Visit to NCAR for Statistical-based Compression of Climate Model Output

This travel grant aims at establishing a collaboration between the Principal Investigator, a newly appointed Lecturer in the School of Mathematics & Statistics at Newcastle University, and the National Center for Atmospheric Research (NCAR) in Boulder, USA (one of the top research centers in climate in the United States and in the world) on a project in climate data compression using statistical models. The development of compression algorithms specifically aimed at climate output is new to the scientific community, and NCAR is, at present, the only institution pursuing this innovative research area. The development of statistically-based compression algorithms, as well as methodologies to assess the quality of the compression, will allow climate scientists to generate a larger quantity of data, to improve their scientific understanding of the Earth's system and to deliver more reliable future climate projections. The PI has developed a statistical based compression algorithm for climate ensemble that has already been published in a top statistical journal, and intends to extend the methodology to multiple variables, an investigation of high interest to NCAR scientists. As part of this collaboration, a joint PhD proposal for the EPSRC Centre for Doctoral Training in Cloud Computing for Big Data at Newcastle University will be conceptualized and drafted. The visit, which will be scheduled between June and August 2015, will contribute to initiate an international collaboration with a world leading institution in climate modelling with the PI and Newcastle University that will lead to high profile publications in top Statistics and Geosciences research journals.

Potential impact
The development of fast and reliable compression algorithms for climate model ensembles will allow climate model users to test initial scientific hypotheses with full climate model runs without downloading very large quantities of data. Further, this methodology will allow a better quantification of the uncertainty of climate model projections, which is one of the strategic goals of the United Nation's Intergovernmental Panel on Climate Change, by generating more surrogate climate model runs.
The beneficiaries are climate model users, spanning from climate scientists to economists interested in quantifying the uncertainty of climate model projections.